THINGS3D LIMITED - Digital Rights Management and Brokerage Platform for Personalised Smart 3D Printed Licensed Products

3D printed miniatures of one’s self (or 3DSelfies) are made by 3D Printing the holy grail of data (a human form), and are slowly making it into mainstream retail (e.g. Walmart/ASDA). However, widespread adoption by MegaBrands (e.g. Aardman, Universal, Paramount, Warner Bros.), who want to allow ‘realtime’ compositing of scanned customers with favorite licensed 'digital' character(s) (e.g. movie stars, characters, sport personalities, etc), is inhibited by: (a) Megabrand fear over data control /counterfeiting, (b) control of follow-on incremental revenue, and (c) process speed. 3D Data Counterfeiting is a major challenge. Unlike traditional manufacturing, where counterfeiting needs tooling, counterfeiting a 3D print, or using a megabrand asset in a game or app, simply requires access to data. Counterfeiting costs
economies US$1.7Trillion (OECD, 2014). License owners lose $250bn/yr. (Gartner, 2015; Global License, 2014).
The project develops Ownerchip® - the World’s first Digital Rights Management & Brokerage (DRMB) platform that links Megabrand IP owners, Licensees, Venue Operators, and Mass Consumers to a network of 3d scanners, 3d printers, and content/game developers via a secure cloud architecture and unique visceral user experiences. Megabrand IP Licensing generates US$250bn annually. Ownerchip® DRMB ‘could’ enable a controlled proliferation of brands in consumer 3D Selfies, generating a new $multi-billion
segment. The platform, and membership-style network 'could' link every 3D scanner, 3D printer and user to the ‘Internet of Things’, creating an unparalleled 3D MegaBrand licensedcontent usage dataset.